Mathematical and computational modelling of transient nuclear criticality excursions in multi-fluid layered fissile aqueous-organic and emulsion syste

This project aims to develop mathematical and computational models for nuclear criticality safety assessment of fissile solutions involving layered systems of fluids with very complex rheologies.